Ottoman Lands: The Kemalist Bid for Syria and Iraq (1918-1927)

Research Question: What was the role of Circassian, Bedouin, and Druze voluntary forces in the Ottoman war efforts of WWI in Transjordan and Hejaz, and how did their role affect state-tribe relations in the region?
When Sharif Husayn of Mecca declared his rebellion against the Ottoman Empire, he opened the Hejaz front of WWI in the Middle East. Since his movement consisted of forces recruited from them, local tribes in Transjordan and Hejaz received great attention from mainstream European literature. British officers such as T.E. Lawrence, F.G. Peake, and Ronald Storrs were sent to support the rebellion and returned with written accounts narrating the story of these tribes. Therefore, there is extensive literature regarding the local tribes that rebelled against the Ottomans. However, the story of the pro-Ottoman tribes is almost completely untold. Therefore, this DPhil dissertation will analyse the role of Circassian, Bedouin, and Druze voluntary forces in the Ottoman war efforts and will discuss how their voluntary services affected the relationship between the Ottoman state and the local tribes during WWI.
Since their forces consisted of irregular Bedouin tribal forces, Sharif Husayn's commanders and the British officers in Hejaz decided to conduct a guerrilla-style war against the Ottoman forces. Rather than confronting the Ottoman regular army on the battlefield, they used hit-and-run tactics against strategically vital points such as railway stations, telegraph lines, bridges, etc. Their main purpose was to exhaust Ottoman regular forces in the hostile environment of the Hejaz deserts, rather than engaging in regular trench warfare. Therefore, the position of the local tribes became essential since they were the providers of these irregular forces for the Sharifian-British guerrilla warfare in the region. Therefore, with their increasing significance, the story of these local tribes has been extensively narrated in mainstream European and British literature. However, the story of the pro-Ottoman tribes has been largely ignored.
There are two lines of literature to be looked at to understand the period and to see the gaps in the history-writing of the Middle Eastern front in WWI: military histories of the war and social histories of the Late Ottoman state-tribe relations in the region.
Firstly, military histories of the war are heavily influenced by the accounts of the British officers who were sent to Hejaz to support the rebellion (For instance: published accounts of Lawrence, Peake, and Storrs). However, these officers narrate one side of the story. They assumed that the Ottomans were too "dogmatic and stupid"(Lawrence, 144) to understand their Bedouin guerrilla tactics. Secondary literature seems to have been influenced by this narrative. Pioneering scholars in the field, such as Neil Faulkner, Edward J. Erickson, and Anthony Bruce, follow the same assumption, overlooking the Ottoman strategy of using pro-Ottoman tribes as counter-insurgency against the rebel forces. Secondly, the Ottoman historiography on the social history of state-tribe relations in Greater Syria and Hejaz also overlooks these relations during WWI since they are prone to write until 1914. Leading Ottoman historians in the field, such as Norman Lewis, Talha Çiçek, Said Abujaber, tend to focus on the period before WWI.
Therefore, there is a gap in the literature concerning the role of voluntary irregular forces (Circassian, Bedouin, and Druze) in the Ottoman military campaign and this role's effects on tribe-state relations in the region. My DPhil project will attempt to fill this gap by utilizing primary sources from the Ottoman State Archives (BOA), Military Archives (ATASE), Jordan National Archives (MW Papers) as well as several unpublished and published diaries and memoirs written by Ottoman, British, and local witnesses of the Great War in the Middle East.